Building synthetic enzyme fusions for chiral molecule production.

Strategic Research Priority: World Class Underpinning Research

Optically active amines play an important role as bioactive compounds in pharmaceutical and chemical industries. Because classical chemical approaches are complex and expensive, biocatalytic routes are desirable. One route for their bio-production involves conversion of alcohols to amines. Currently, there are no known enzymes that can convert alcohols directly to amines, however a two-step transformation is possible via alcohol oxidation and a subsequent reductive amination or transamination.

In enzyme cascades, reaction engineering is necessary to ensure flux towards the products, and to avoid accumulation of, often, reactive intermediates. In contrast, naturally occurring multifunctional enzymes have evolved to keep reactive substrates within enzyme complexes until key transformations have been carried out. In vivo, multifunctional enzymes are thought to confer selective advantage via increased reaction rates and chemical stability or prevention of toxicity from reactive intermediates.

The aim of this project was to characterise a natural fusion between a transaminase and a dehydrogenase, protein PP_2782, in Pseudomonas putida KT2440 (a non-pathogenic soil bacterium that has a diverse range of amino and fatty acid metabolic pathways), in order to exploit its biosynthetic abilities for novel enzyme fusion engineering. Using this natural fusion as a guide template, and to enable the synthesis of novel bioactive compounds that are challenging to produce chemically, a number of synthetic fusions comprising well-characterised enzymes was engineered and tested.